QTNM-P8 Exchange Visits

Neutrinos is the most abundant matter particle in the universe. There are on average 330 of them in a cm3 . As such they play a crucial role in the evolution of the universe, the birth and death of stars and many other fundamental processes. They are however poorly understood. The discovery of neutrino oscillations provided a powerful evidence that, contrary to the initial assumptions of the Standard Model of particle physics, neutrinos have a tiny but non-zero mass.

The question of the absolute neutrino mass value turns out to be crucial for our understanding of the origin of matter and the early evolution of the universe but it remains to be the (last) unmeasured mass parameter of the Standard Model. The goal of the QTNM collaboration is to use recent breakthroughs in quantum technologies to carry out an experiment capable of measuring the neutrino mass. To do this QTNM will employ a technique known as Cyclotron Radiation Emission Spectroscopy (CRES), pioneered by the Project 8 Experiment.

The QTNM collaboration has been designing and building a CRES Demonstration Apparatus (CRESDA) with the aim to demonstrate the production and confinement of atomic tritium, and the technique of the CRES measurement of single electrons with unique superconducting quantum devices developed in the UK over the past decade.

The purpose of this proposal is to strengthen the scientific links between the QTNM and Project 8 collaborations. The exchange visits between QTNM institutions in the UK and P8 institutions in the US will cover several important topics, such as neutrino mass sensitivity studies, simulation tools for CRES signals and backgrounds, exploration of next generation superconducting quantum sensors, studies of tritium atom production, confinement and detection, magnetometry, as well as exploration of sites and facilities for a future ultimate large-scale neutrino mass experiment.

The scientific exchange visits will advance the programmes of both project and will be a significantly step in realising the common vision of a single large scale experiment that will perform the ultimate CRES-based measurement of neutrino mass as well as carry out other physics studies in neutrino physics and beyond.